Atomistic modelling of condensed matter on a quantum computer

The description of multipolar quantum fluctuation is a high-dimensional intrinsically complex many-body problem. We will develop quantum computing algorithms to start tackling such problems and implement them on the current generation of IBM quantum computers. Hardware specific solutions that utilize the available hardware architectures optimally will be developed.